A Digital DNA Nano Writer (DNA NanoFab)

Today gene sequencing is dropping in price with the $1000 dollar genome a real possibility but what about the direct writing of DNA? Progress in DNA sequencing is down to novel developments in electronic 'read' technology but currently there is no direct 'write'. Indirect methods such as DNA or peptide synthesis are improving but these are 'bulk' methods and sub-unit control on individual molecular strands is not achieved. In this bright idea we will build a hybrid, digital CMOS driven synthetic chemical platform to write DNA directly taking advantage of the speed and parallelism of CMOS aiming for GHz write rates on a single strand of DNA and scale up using PCR. Not only will this allow the 'direct' writing of DNA but also of proteins and polymer chains. This idea is transformative since the end result will be a system that allows the digital control of matter combining digital synthesis and chemical read-write steps. As such, this approach will realise the dream of a molecular assembler allowing access to synthetic DNA an order of magnitude longer in length than the current state of the art, as inexpensively and as quickly as sequence data. In developments beyond DNA, application to polymer science will allow the assembly of digitally defined polymer strands subunit by subunit allowing a nanopore assembler to be used for the world's first true digital matter fabricator or nano-assembler.

Potential impact
Who will benefit from this research?

The synthetic biology / polymer / coatings, nano-fabrication industries will be the major beneficiaries of this research at all levels from multi-nationals to SMEs and spin out companies. In addition UK HEIs, students and the general public will also be beneficiaries as well as the UK-PLC as a whole.

How will they benefit from this research?

Industry: The synthetic biology / polymer / coatings, nano-fabrication industries will benefit from the new technologies generated in this research since it will provide, new paradigms in nanoassembly, devices and systems for application across a range of sectors with the possibility of delivering breakthroughs that could result in disruptive technologies (e.g. synthetic biology that allows DNA writing at the Ghz). The interactions between Chemists, Polymer scientists, synthetic biologists, Physicists, Engineers, and Biosciences proposed in this grant will also yield great potential teaching and research benefits for the students and the University. This is because undergraduate, ERASMUS, and PhD students will get the chance to take part in research that crosses the interface of this project and it may also be possible to develop a research masters based on this area that will train the next generation of researchers and engineers. General Public: The general public will benefit from this research from the increase in wealth that will be developed and the public understanding and promotion of science activities planned through public lectures at Glasgow / Edinburgh Science Weeks, Café Scientifique. e.g. The PI gave a TED talk on 'inorganic biology' which was watched by over 160,000 in just one week after release on the web.